Harnessing court data using NLP and spoken language technology

Combining innovations in speech-to-text technology and Natural Language processing, the Leeds based JUST in collaboration with the University of Surrey aim to develop the very first automated transcription tool designed specifically for the Justice sector, exploiting a known market gap for the automation of court transcription services and driven by a planned £2Billion digital court reform programme to be initiated from 2022/23 which will include the way court hearings are recorded and arising data stored